MapHobo - An interactive geographical discovery platform

MapHobo is an innovative app that lets users explore the world through the adventures of virtual explorers called MapHobos. These digital travelers simulate real-world hiking experiences, navigating through interesting locations with a mix of randomness to keep the journey exciting. As the MapHobos roam, they report back on their travels, sharing insights on places visited, distances covered, calories burned, local weather, and relevant news events.

The app's unique routing algorithm customises each MapHobo's journey based on specific interests, such as history or sports, creating personalised and educational experiences. Users can create and follow a single MapHobo for free, with options to add more and purchase premium features like custom avatars and teleport abilities.

MapHobo integrates data from various sources, including mapping services, weather forecasts, and historical databases, to provide a rich and immersive exploration experience. The app also offers opportunities for targeted advertising and sponsorships, making it a versatile platform for both learning and commercial engagement.

Designed to entertain and educate, MapHobo combines virtual exploration with real-world learning, offering users a fun and interactive way to discover new places and gain a deeper appreciation for the world around them.